Targeted Synthesis of Biomass-derived Carbon Materials (TSBCM): structural evolution mechanisms, regulating strategies, and application demonstration

Biomass, as the sole carbon-containing renewable energy source, will undoubtedly continue to play an indispensable role for Europe and the world in addressing the pressing challenges of energy crisis, climate change and environmental degradation. Converting biomass into biomass-derived carbon materials (BCMs) represents a crucial and unique approach to tackling these issues. As there remains a notable gap in our understanding of the mechanisms governing the multiscale structural evolution from biomass to BCMs especially under extreme conditions, TSBCM aims at achieving the targeted synthesis of BCMs by implementing three closely interconnected technical work packages, which are systematically comprehending the intrinsic mechanisms driving multiscale structure evolution using both conventional and unconventional methods (microwave and Joule heating) under extreme conditions, developing universally applicable methods to guide the preparation of BCMs towards desired structures, and demonstrating the proposed general methods through proof-of-concept applications of electromagnetic interference (EMI) shielding and energy storage sodium-ion battery (SIB). The University of Edinburgh (UEDIN) and its UK Biochar Research Centre (UKBRC) stand at the forefront of biomass conversion and utilization research. The applicant, beyond the expected excellent research, profits greatly from the experiences of international view and professional skills training (UEDIN, UKBRC, host) supporting his strive for an independent academic career as professor. The successful implementation of TSBCM will facilitate the commercialization of BCMs and accelerate their applications in broad fields of energy storage, EMI shielding, carbon reduction, electronics, etc. Naturally, the applicant, the host, and UEDIN are fully committed to the planned action and to a most successful outcome, which will in turn
strengthen EU's world-leading position in renewable energy technologies.